Creating an Atlas of Variation for Secondary Care

Every day, in hospitals across the UK, clinicians make thousands of individual decisions about how treatments are administered to patients. Many of these decisions lack supporting evidence as to their effectiveness. In the absence of evidence, the treatments patients receive can vary, depending on the preferences of the clinicians caring for them. This variation may directly influence the outcomes patients experience. We currently lack an effective mechanism for highlighting where variation in practice occurs, identify the magnitude and impact of the variation and prioritising areas for future investigation. Routinely collected clinical data from comprehensive electronic health record systems such as those used at University College London Hospitals (UCLH) offer the opportunity for mapping the extent and significance of variation in practice. This PhD will be structured around conducting a comprehensive literature review of practice variation, conducting experiments to map individual treatment pathways which leverage the existing infrastructure and resources for handling live patient data, in order to define the most appropriate pipeline and methodology to scale. The expected output will be a comprehensive digital atlas of variation in treatment practice for all medical and surgical specialities at UCLH, which can then be reproduced across other hospitals in the future.